Robotics for Nuclear Decommissioning

As the legacy storage ponds are emptied the level of water will be gradually reduced. This may introduce a shine path as deposits around the pond wall are exposed. To avoid this problem it is proposed that a robotic system be designed that is able to clean the walls of the pond. While cleaning solutions already exist for swimming pools there is nothing available that would clean the likes of FGMSP for example. This project will investigate several aspects leading to the development of a prototype tool for cleaning pond walls: Robotic Platform: A platform would be designed that would be capable of attaching itself to the pond wall, manoeuvring around and cleaning the wall where necessary. Potential cleaning systems would be analysed and a suitable solution designed and tested. Sensor Systems: The sensory system will need to map radiation levels around the wall of the pond, identify its position and communicate information to a central PC. Path Planning: Path planning algorithms will be designed to manoeuvre around the pond wall whilst avoiding obstacles.